Majax

MAJAX will provide an automated system to replace current methods of contacting groups of
people immediately after a serious accident or incident. We are requesting funding to carry
out a strategic market review to assess the feasibility, requirements and costing of this project.
If and when major accidents do occur various teams or groups of people will need to be
informed for differing reasons. For example, if a major road traffic accident occurs medical
staff will need to be alerted. If there are a high number of casualties requiring surgery,
hospitals may need to call in additional staff to cope with this. Existing systems usually take
the form of a ‘phone tree’ and those with several levels can take up to 90 minutes to circulate
and has many weaknesses as as system
MAJAX allows a manager to send an instantaneous automated message to individuals or
groups of people in the form of an email, text message or recorded voice message. It also
allows the manager to see who has responded to the message, and view details of their
location, availability and any other relevant information. In comparison to the phone tree
system or other emergency response cascade systems MAJAX is far more efficient and
reliable. Once this information is received by the manager they will be able to use it to
coordinate additional teams and resources far more quickly, which can literally make the
difference between life and death in emergency situations.
MAJAX will be a software system with the capability to be hosted on our own servers, or by
the organisation utilising the system. After some preliminary market research it appears that
there is currently no software on the market capable of performing the tasks MAJAX will. We
hope funding from the TSB will allow us to conduct further, in depth market analysis to
ascertain the demand and market for the product.